Big Data Complex Query Analytics and Query Processing

It is of no doubt that we are living in the Big Data era. Vast amounts of data are available
to us and every day the number of data is increasing. This gave rise to platforms such as
Hadoop/MapReduce and Spark which are systems designed specifically to tackle the
computation issues that arise when using conventional platforms. However, running
complex analytics queries over huge datasets still remains a problem. The aim of this
project is to make use of advanced Machine Learning models to improve efficiency. This
models can be trained using a query-driven approach. Meaning that the training of such
models will be based on previously executed queries. This approach would reduce costs
as it will reduce the number of calls to a cloud management platform. It will also greatly
improve efficiency in such systems and continue providing the same level of performance
when data size becomes larger.